DIGITAL METROPOLiS - Digital METRics OPtimising Outcomes for infrastructure Life-cycle Integration Strategies

Working with Atkins, a global cross-sector infrastructure design consultancy, this project will understand how enhanced social, economic and environmental outcomes can be achieved by the adoption of Digital Transformative Technologies and protocols. Research methods will be developed to determine where city infrastructure system integration is appropriate, how metrics and measures of benefits may be established and consequently indicate how optimal, integrated infrastructure systems management could be developed. Appropriate integrated cross-sector case studies will be developed to demonstrate the findings and provide real world context.